Unitarity and Recursion for Multi-loop Yang-Mills Amplitudes

Multi-loop scattering amplitudes are an essential ingredient in high precision predictions for LHC processes. Unitarity and recursion are powerful techniques that are becoming established at two-loop level. The principal aim is to extend the reach of these techniques to calculate multi-loop Yang-Mills scattering amplitudes in a range of helicity sectors.